PAKABO Wireless Ipad controller for playful natural interaction

"We need external expert in following areas:
1. improving Bluetooth technology. At the moment we use Bluetooth 2 HID keyboard, which causes user experience issues. We believe that using Bluetooth 4 would improve this.
2. improving keyboard class. AT the moment we use simple code in Adobe Flash Action-script.
3. IP adviser to help us with trademark and design applications.
"